Host Mammalian Cell Multigene Engineering by Directed Evolution

This project is concerned with the development of methods for directed re-design of host mammalian cell factory functional phenotype for improved manufacturing performance using a combination of genetic engineering and directed evolution approaches.